Clean and Track

Providing a safe environment for the consumer in a pub, restaurant or hotel is essential especially in the Covid-19 environment.

Viruses have been found to survive on surfaces for up to 3 days. Within hospitality outlets effective cleaning of touch points is essential for customer safety and reassurance. The key issue is that despite having cleaning protocols and procedures in place management has no knowledge as to what cleaning has been done, how frequently and by whom.

Today's hospitality industry is run using sophisticated digital online safety systems. These enable outlets to manage their business efficiently and to keep track of issues within it. These safety systems cover everything from audits and corrective actions that need to be taken, staff training, management of alleged food poisoning incidents, risk assessments, automatic fridge/freezer temperature monitoring, environmental health officer visits and documentation amongst many others. It enables management to get an overview of all safety aspects of their business and any corrective actions that need to be made. However there is currently no measurement of what day to day cleaning has been done.

The rise of consumer rating platforms and the ease of posting reviews on them enable customers to instantly share their experience of venues. These have significant influence on where customers decide to visit. A recent survey showed that 61 per cent would not visit a restaurant with a poor hygiene rating.

The project will develop a Clean+Track system that automatically records cleaning of key touch points within outlets. It will involve the development of a new type of cleaning gun that combines disinfectant and sanitisation functions. Data will be available online and the system will be certified. It will help to build a strong culture of hygiene within the hospitality industry. A door sticker; Clean and Track certified will gives consumer's confidence that cleaning within the outlet is at a high level to ensure a safe environment. This will boost footfall .